Mediums and Maternity: Spiritualism and the Ethics of Reproduction in America, 1848-1914

In nineteenth-century America, physicians redefined the beginning of life as conception. They
actively opposed abortion, tightening their grip on reproduction through the newly-formed American
Medical Association. During that same era, a new religion emerged called Spiritualism, which
claimed to communicate with the dead. It quickly spread through public séances and lectures,
seizing large platforms where prominent women discussed religion, health, and politics. Many also
worked as professional healers and opened clinics, introducing their unique views about the body to
America's diverse medical landscape. The paths of mainstream physicians and Spiritualists
frequently intersected, though this junction has been all but ignored by medical historians and
historians of religion alike. To address this, my dissertation will examine the crossroads of
Spiritualist discourse and reproductive culture.
In my master's thesis, I documented how Spiritualist theories inspired arguments both in
favor of and against abortion. This demonstrated the adaptability of religious ideas and affirmed the
importance of religion in shaping perspectives on pregnancy and birth. To better theorize these
connections beyond abortion alone, my dissertation will analyze Spiritualism's broader impact on
reproductive history. In doing so, I will contribute to theoretical frameworks for how religion and
medicine intersect, both in the past and present.